University of Sunderland and Atorus Consult (Durham) Limited

To develop a Multi-Criterion Decision Framework exploiting and deriving knowledge from data. To provide intelligent tools for construction project management facilitating optimised decision making in multi-actor contexts through knowledge and data rich insights into the DNA of complex projects.